Dissemination of Findings from Research Project Nutrition Interventions in Chile and Kenya (NICK) with focus on Kenya

1.1 Background and Rationale of Initial Research Study
In poor urban areas there is a strong and well established link between the various dimensions of disadvantage and child malnutrition (both undernutrition and over-nutrition). At the same time, there is increasing emphasis amongst civil society, donors and academic institutions to partner with the urban poor living in informal settlements and slums to create organisations and networks that represent all stakeholders.
1.2 The NICK (Nutritional Improvement for children in urban Chile and Kenya) Project
The NICK project was a three year ESRC-DFID funded study that started in October 2010, based on the above. This study set out to help the cities of Mombasa in Kenya and Valparaiso in Chile reduce child malnutrition using participatory action research (PAR) to broaden stakeholder participation at municipal level to change the social determinants of the everyday conditions in which people live.
1.3 Aims and Objectives of Current Follow-on Programme of Impact and Engagement
The overall aim of this follow on programme is to further broaden stakeholder participation in improving the everyday conditions in which people live at the municipal level in as many cities as possible in Kenya. A subsidiary aim is to make policymakers world-wide aware of the importance of enabling co-operation, networking and participation as part of a programme of poverty alleviation.
The objectives are to:
a. disseminate the findings and policy implications of the initial NICK research project as widely as possible in Kenya through policy briefs, stakeholder workshops and dissemination events
b. contribute to the growing literature on the importance of community participation by the poorest in designing and implementing programmes of poverty alleviation
c. examine the barriers and enablers of sustainability as experienced by the PAR group in Mombasa

2A. Activities Proposed
Two policy briefs will be prepared in the first month of the contract: one specifically for the Mombasa officials and one for national policy makers. These policy briefs, together with other supporting materials from the research findings will be presented and discussed at two one-day stakeholder workshops: one national for policy makers in Nairobi to discuss the implications of the research findings for their policies and programming; and one with the original PAR group in Mombasa to continue their contacts and for us to learn about the difficulties of sustaining cooperation, networking and joint programming at the local level.
There will also be two dissemination events at national level: one for practitioners to discuss the obstacles to and potential advantages of implementing a similar process in their own localities; and one for academics to discuss the possibility of research into questions that arise around, for example, the apparent lack of success of the PAR activity in decreasing child under-nutrition in Mombasa.
2B. Ensuring that Target Audiences benefit from Activity
The team will follow up the national stakeholder and dissemination events:
With all practitioner participants to to ask how they are planning to promote similar activities in their area and whether there are any opportunities for support to overcome barriers to implementation. Where this simply involves further explanation, the Junior Consultant will travel to the area and discuss with the embryonic group; if intervention is required at a higher level the senior consultant who will contact the appropriate authorities. They will also follow up a second time on the issue of whether they are planning similar activities in the middle of March.
With the academic consultants to see how many would be interested in a more specific research proposal seminar, which would be led by the senior consultant and held in March.
With the policy makers to see what support they require to implement a policy of cooperation between agencies at the local level.

Potential impact
Intended Beneficiaries:

The intended direct beneficiaries are in Kenya and include those working:
1. either practically on nutrition issues either in dealing with under-nutrition among children or on appropriate policies and programmes.
2. or on the importance of collaboration, networking and participation in searching for and implementing poverty reduction programmes

Indirectly, communities and specifically parents and their children in Kenya will benefit from improved ways of working on nutrition and especially the collaborative ways of working; and those working outside Kenya on similar issues will also benefit from the experience of the sustainability (or not) of the PAR group which was very active during the research period in Mombasa.

How Will they Benefit

In Kenya, as in many other developing countries, there is a visible reluctance for officials of different agencies to cooperate at the local level, not because they are not interested, but because of the pressure on their time - nd sometimes resistance to change - from their vertical line managers. To overcome this reluctance we propose to:

1. Prepare two policy briefs (one for Mombasa officials and one for national policy officials) and other materials based on the research findings.

2. Hold two stakeholder workshops: one national for policy makers and senior officials in Nairobi and one with the original PAR group in Mombasa. The former will provide an opportunity for policy makers and their senior officials at a national level in the area of nutrition to discuss the implications of the research findings for their policies and programming; the latter will allow the Mombasa PAR group to continue their contacts and enable us to learn about the difficulties of sustaining cooperation, networking and joint programming at the local level.

3. Organise two dissemination events at national level in mid-December 2015: one for practitioners and one for academics. The former will provide practitioners with an opportunity to discuss the obstacles to and potential of implementing a similar process in their own localities; and the latter for academics to discuss the possibility of research into questions that arise around, for example, the apparent lack of success of the PAR activity in decreasing child under-nutrition in Mombasa.

4. Follow up these events during January and the first half of February (January is a holiday month) with the Junior Consultant (supported by the RO in London) contacting (by e-mail and/or phone):
a. All practitioner participants to (a) follow up on their evaluation form and (b) to ask how they are planning to promote similar activities in their area and whether there is any need for support to overcome barriers to implementation. If this simply involves further explanation of what happened in Mombasa, the Junior Consultant will travel to the area and discuss with the embryonic group; if intervention is required at a higher level the senior consultant will be informed who will contact the appropriate authorities. They will also follow up a second time on the second question (b) in the middle of March.
b. The academic consultants who attended the research seminar to see how many would be interested in a more specific research proposal seminar, which would be led by the senior consultant and held in late February, and followed up to develop a proposal.
c. The policy makers to see what support they require to implement a policy of cooperation between agencies at the local level.

We would expect to be able to persuade at least some of those who attend either the national stakeholder workshop or the practitioner national dissemination event of the value of cooperation and for them to improve their effectiveness in tackling child malnutrition at the County-level in their Urban Nutrition Working Groups.

Outside Kenya, those in Latin America will learn from the publication of the practitioner/research papers in Spanish.